Rapid swab-based point-of-care antigen testing assay proof-of-concept for the detection of SARS-CoV-2

The COVID-19 pandemic has had a direct effect on the livelihoods of millions here at home in the UK. Unfortunately, the restrictions set on our daily lives will persist until a coronavirus test is widely adopted. Adaptive Diagnostics have made it our mission to create a cheap, rapid and accurate saliva-based coronavirus test that can be used by all healthcare workers to quickly screen and identify those patients who are positive or negative for the disease. We will do this by detecting a distinct molecule present on the virus's surface with a novel biosensor that we are developing. This will give the user of our test a simple and reliable visual readout if the tested patient is positive for the virus. In doing so we hope to help benefit people everywhere. The technology we are developing can also be applied to other diseases, synergising with other aspects of our overall business strategy, ensuring we are best prepared to fight any future outbreaks, and bringing adaptivity to diagnostics.

We aim to:

* Increase the rate and ease at which people can be screened for infectious disease like COVID-19
* Reduce the risks and strains on frontline healthcare staff and centralised laboratories
* Provide a novel and alternative screening method to those that are currently available in the diagnostic market